Maximising impact and accessibility of european climate research

MAIA appliesto the subtopic a) of the HORIZON-CL5-2021-D1-01-03 Topic. MAIA will act as an impact multiplier by providing social structures, technological and outreach activities to accompany, potentiate and help maximise the impact of climate research projects funded under Horizon Europe. MAIA constitute the response from a group of coordinators and core partners from seven H2020 precursor projects in climate change research (BINGO, BRIGAID, CLARITY, Connecting Nature, DRIVER+, PLACARD and RESCCUE). In these projects, driven by the EC’s advice to identify synergies and spark collaboration, we liaised and detected a clear need for increased connectivity and a more robust approach to synergies management as meansto unlock more meaningful and impact-oriented interactions. MAIA pivots around connectivity as a key enabling factor for an effective outreach. Therefore, we are envisioning specific actions for enhancing i) the connectivity of existing communities (consolidation and activation of a Pan-European community of problem owners, solution providers, and enablers); ii) the connectivity of knowledge and technological infrastructure (creation of the MAIA Portal); and iii) the connectivity of the EU climate research (coordinating an EU climate change research Cluster). Communication and Dissemination activities of the EU climate change research projects will be reinforced and amplified by our active outreach campaign, aiming towards the democratisation of climate knowledge. Moreover, MAIA develops a comprehensive cross-project exploitation-support programme. MAIA also addresses awareness raising, the strengthening of the science-policy and science-civil society interfaces, and the support for climate action and sustainable behaviours through several actions dealing with active dialogue supported through community engagement activities and the use of SSH.